A Zero-Carbon Transport for post-COVID needs

The bicycle is the ideal affordable sustainable transport product for a post COVID World. The sales of bicycles, e-bikes and folding versions, soared during COVID-19 by offering healthy, easy to store, personal transport that avoids infectious enclosed spaces. As countries come out of lockdown, the benefits of bicycles are also recognised as solutions to, not only pollution free urban transport, but also climate change, environmental sustainability and congestion. They have been given space and a renewed prominence in most towns and cities. After years innovating many bikes we want to bring our experience, best ideas and value engineering into the design of a folding/e-bike. A bike that is better than any other: larger riding/smaller folded, lighter, roll-when-folded, on its wheels - a clean affordable design. Based in the UK, this project is perfectly positioned to benefit from the booming global demand for bicycles, whilst leveraging UK's leadership in lightweight and new low-cost composite developments. This innovation project will explore new materials and processes along with the radical new folding geometry.